Reducing PM impacts of ammonia nitrate by supplementing with low impact fertiliser

This project aims to reduce reliance on ammonium nitrate and substitute its use with a targeted application of a natural urine-based fertiliser. The project will explore pH controls to prevent the release of ammonia and hence the reduction of harmful to health particulates and deposition into UK waterways.